Innovative Extended Reality LMS: Health and Social Care staff training for supporting Brain Injury in populations experiencing multiple disadvantage

aneemo is a leading provider of educational training solutions for voluntary, health and social care staff working with multiply disadvantaged groups and dedicated to enhancing learning experiences through expert-led training and innovative technologies. Our Learning Management System (LMS) platform specialises in delivering accessible and impactful training courses that address the unique needs of cross-sector professionals working with populations experiencing multiple disadvantage (incl. people in contact with substance use, homelessness, mental health and criminal justice services).

aneemo's WII project will create a first to market course on 'Working with Brain Injury in Populations Experiencing Multiple Disadvantage' utilising original video-based expert-taught best practice-based content, alongside Extended Reality (XR) immersive technology developed with technology partners Virti. This will represent a significant step forward in education and training innovation for this sector. With the support of Innovate UK and our tech partner, we are confident in our ability to deliver an innovative solution that will have a lasting impact on the health and social care sectors as well as a segment of our population that cannot advocate for itself in this regard.

The CPD accredited course will feature four modules incorporating:

* Bitesize professionally produced video-based BI content taught by leading national BI neuropsychologists and experts by experience
* XR content including Virtual Human immersive roleplays, interaction with VR neurological anatomy, empathic immersive learning environments highlighting the impact of brain injury.
* Downloadable articles, tools, workbooks, training quizzes and assessments to chart progress

One of the primary objectives of this project is to test the market demand and accessibility of immersive training solutions across organisations that work with MD groups, which includes health care, charities and voluntary groups that have limited budgets, time and resources. By piloting this course, we aim to gather valuable feedback and data on the effectiveness and appeal of immersive learning technologies within the sectors serving MD populations. In addition, this project has the potential to open new doors for a long-term collaboration with our chosen technology partner Virti. We envision developing a series of immersive courses that cater to various sectors and learning needs, establishing aneemo as a leader in the field of MD and immersive educational health care training technology.